Skin Graph

Skin Graph is developing an online/mobile based technology for the design and manufacturing through automation of body worn devices engineered for specific ailments unique to each individual.Through data acquisition via current medical biometric measurement and gait analysis, Skin Graph technology manipulates this data building 4D (dynamic 3D geometry) parametric solutions. These solutions generate code to drive manufacturing automation.Measure>Analysis >Parametric Solution>>Manufacture = Device